OpenGenius Limited - Ayoa Development

As a result of the COVID-19 outbreak, many teams are working remotely for the first time, and this trend is set to continue long term. Video conference tools, whilst they appear to provide a virtual meeting setting, are simply not enough, they provide communication but no-where for teams and individuals to action those ideas and tasks, making most virtual meetings unproductive, leaving employees feeling isolated and their work undervalued.

In addition, whilst many companies have made investment into online productivities tools, the majority of these solution focus specifically on task management. Whilst task management tools are beneficial, they do nothing to assist organisations to actual build and develop new ideas and solutions.

Innovation is now more important than ever and teams need tools to enable this. Our latest product is Ayoa, a versatile cloud-based digital workspace which enables users to communicate and collaborate in their work, regardless of their locations, in a more innovative, engaging and productive fashion. Ayoa replaces the physical whiteboard, with a virtual one, and delivers much more talking ideas to action. This project will focus on developing Ayoa to specifically meet the needs of remote working to ensure the productivity and efficiency of companies can continue despite the change in workplace setting.

We will do this by integrating commonly used video conferencing tools into Ayoa and developing a new virtual whiteboard feature which will allow you to create a visual representation of what's important to you; the projects you are interested in at any given time, the people you are working with, the flow of ideas from one project to the next and the progress of key tasks. By combining these new developments with the existing Ayoa product, Ayoa will become the first of its kind software perfectly developed to meet the current and future needs of remote workers. It will enable teams to generate and develop ideas, plan and action tasks, prioritise and review strategy whilst providing a variety of communication methods in which team members can communicate and collaborate.

ADDITIONAL INFORMATION
The “extension for impact” funding will be utilised to ensure appropriate market fit and that appropriate routes to market can be tested and developed to ensure the long term commercialisation of the product is successful.

We will do this by gaining customer/stakeholder feedback and providing changes, tweaks and enhancements based on this feedback. Following this phase we will be in a position to scale commercialisation of the product. As part of the project we will develop a number of digital marketing messages and test these for engagement with audiences and seek and develop collaborative partnerships which will provide a future customer base.